Integrated skills and talent for Short Straits ferry electrification (IAST )

The Short Straits is defined as the ferry crossing from Dover to Calais and Dunkirk. Today, trade across the Short Straits accounts for 6 per cent of the UK GDP, £144billion per annum, 2.4 million truck journeys and 2.1 million car journeys. The Short Straits is strategically important, it carries 33 per cent of all trade with the EU. The Short Straits accounts for 8 per cent of the UK's total maritime emissions. Currently all ferry traffic uses Marine Diesel Oil as its primary source of energy.

The Port of Dover, in their own operations, are leading the decarbonisation charge and will be net zero (scope 1 and 2) by 2030\. The ferry operators have started their transition to low carbon. An investment of £250m by P&O Ferries in 2022/2023 forecast a 40 per cent energy reduction compared to convention ferries. A recent announcement by DFDS of an investment of over £800m in new all electric ferries will dramatically reduce the 8 per cent of total UK maritime emissions. As an indication of scale all this investment requires electrical energy, a peak time increase from the current 5 MW to over 160 MW.

Vessels will need to recharge each crossing, so the provision of investment in shore-side infrastructure is paramount. Skills needs are changing, tomorrow's engineers will need enhanced and extended electrical, electronic and data science as part of their skill set. Additional teams are needed to support business cases to ensure financial viability as electrification develops. Regulatory needs will change because of electrification, adding new complexity to implementation timescales.

This project will prepare for this change now. To provide capacity and plan for infrastructure for further, higher education and private providers. Pulling forward the teams, capacity or material to support this transition.

This project will ascertain current demand for new skills and planned training infrastructure between now and 2035, both in quantity, type and numbers. Ascertain an independent perspective and identify training and skills development needs going forward.

The outcome will support investment and offer the region new high skilled jobs, based in the UK. As well the project will act as an exemplar for skills development for other ferry electrification projects in the UK and internationally.

The project will offer the UK the opportunity to leverage international impact through the development of training programmes for other international ferry operators.